Newcastle University and Procter & Gamble Technical Centres Limited

To develop and embed an understanding of applying molecular probes to better understand the complex 3D molecular systems involved in important cleaning problems relating to household cleaning products.